Automating social media management with artificial intelligence

UK SME Echobox is developing a revolutionary artificial intelligence (AI) software to address current challenges faced by the news publishing industry. With a globally renowned team of employees, investors and advisors, and a global client base, Echobox seeks to further advance its patent-pending technology through this Industrial Research project.

Currently, most news publishers manually share their content on social media (Facebook, Twitter, Instagram, Snapchat, Youtube, TikTok, LinkedIn etc.), using manual data analysis to decide what content to share, when to share it, and how to share it. Their aim is to generate as much attention on social media as possible, which they then monetise through advertising. Social media has become a crucial distribution channel, generating a significant share of the advertising revenue that finances modern journalism.

Manual data analysis and content distribution are costly and inefficient. Echobox's technology is a world-first, with the capability to automate 100% of social media posts by news publishers and generate massive amounts of additional traffic and thereby revenue for them. This transformative solution provides publishers with a strong alternative to the current outdated market provision and will enable them to recover their financial sustainability, which has been undermined by the disappearance of print advertising revenue.

As well as forming an industry-leading team of developers, data scientists and company advisors, Echobox has previously secured venture capital investment from the UK and North America and is already selling software products to leading news publishers in over 40 countries, demonstrating a capability to deliver this game-changing innovation to a global market within months of completing this Industrial Research project.